Intelligent Roleplay: AI-Driven, Emotionally Adaptive Simulations for Soft-Skills Training

The UK is facing a growing soft skills crisis. According to a recent national survey, 78% of employers are experiencing a shortage of soft skills, with communication, critical thinking, and teamwork rated as the top three hardest to find in job candidates. These skills are essential not only for employability but for building a healthy and productive workforce.

Bodyswaps is an immersive learning platform that uses virtual reality (VR) and artificial intelligence (AI) to deliver experiential training in soft skills. Learners practise difficult conversations in realistic scenarios and receive personalised, AI-generated feedback in a psychologically safe space. The platform is already in use at over 250 educational institutions, including 75 UK further education colleges.

This R&D project will develop a new generation of emotionally adaptive learning simulations. At its core, the innovation lies in an AI-powered "emotion engine" that can analyse voice tone and body language to detect learner emotions in real time. This enables AI avatars to respond with greater empathy and emotional accuracy: changing facial expression, tone of voice, and body posture to simulate the dynamics of real human interactions. The system will then use that richer data to deliver feedback that is not only more detailed, but also more accurate and personally relevant.

This combination of true-to-life, emotionally responsive simulations and granular, coach-like feedback represents a major leap forward. In pilots, emotionally responsive simulations have improved learner performance in difficult conversations and cut repeat practice time, giving institutions a cost-effective way to scale personalised coaching. Independent research by Thomas More University (2023), involving 480 students and 103 instructors across 45 higher education institutions, confirmed these benefits: both groups rated VR soft-skills training highly effective, citing stronger confidence, higher engagement, and safer practice environments (average scores above 5.1/7 for students and 5.3/7 for instructors).

These features will unlock new capabilities for education providers. Institutions will be able to deliver scalable, inclusive training that adapts to learner behaviour, and accelerates skills development, essentially offering a soft skills coach to every learner. The product will support training across qualifications and faculties, from healthcare to business, boosting confidence, reducing dropout rates, and improving work readiness.